ACCOLADE: ACcelerometry with COLd Atoms in Dynamic Environments

Navigation has been at the heart of the UK's prosperity and international standing for centuries and this is closely tied to the nation's historic innovations in the science and engineering of navigation technologies. The strategic roadmaps associated with the UK National Quantum Programme have identified navigation as an area with the potential to benefit greatly from emerging quantum technology developments. As a market sector, navigation technologies underpin large swathes of the economic output of the UK, whilst also taking a variety of forms across the different platforms that depend upon it. This project seeks to develop and test a cold-atom based accelerometer unit that can deliver useful performance in challenging dynamic environments, including a variety of moving platforms.